KE focus on three Grand Challenges: Next Generation Ocean Modelling, Ecosystem Services and Geochemistry for Health

At Imperial College the NERC science base is spread across several departments. This fellowship is a great opportunity to add value and create a step- change the NERC knowledge exchange activities across the College. We have identified three Grand Challenges: Next Generation Ocean Modelling, Ecosystem Services and Geochemistry for Health. These challenges are multi-disciplinary and are expected to have large economic impact. They will require an experienced knowledge exchange fellow to act as a facilitator bringing several departments together and effectively engage with our business partners. The fellow will raise the NERC knowledge exchange profile and training in the College, facilitate business outreach and advance continuing professional development.